Forest health - using airborne and satellite observations to monitor the state of UK forests and woodlands

This project will combine field data with near earth observations from drones to map and model early warnings of forest yield limitations linked to disease in the UK, to inform better understanding of forest dynamics in response to management.